A Critical Study of Death Penalty Laws in the Pentateuch

This study will seek to provide a set of explanations for why specific death penalty laws were adopted in the legal collections of the Pentateuch, the first five books of the Old Testament. It will do so by adopting an approach not used before: researching and interpreting the laws through the data, theology and historical framework provided by the Documentary Hypothesis, the main source-critical theory on how the Pentateuch was formed. The cumulative results of the study will contribute a new theory in Biblical Studies concerning the origins and meanings of death penalty laws in the Pentateuch.